Bridging artificial and biological touch through microstimulation

Most commercial upper-limb prosthetics lack tactile feedback, a major shortcoming given the essential role of touch for grasping and manipulating objects. Tactile signals convey information about surfaces, textures, slip, and contact forces. For upper-limb prosthesis users, the lack of touch feedback impairs control during delicate tasks, compromises embodiment, and reduces device acceptance. Integrating a natural sense of touch in upper-limb prosthetics would therefore greatly improve the quality of life of the over 2 million upper-limb amputees that exist worldwide.
Accurately replicating the mammalian sense of touch is a challenging task however, as it is remarkably complex. Our skin contains many types of mechanoreceptors that detect different features of tactile stimuli, and haptic feedback systems tend to cover only a small subset of the available contact information. In human non-hairy skin, Meissner's corpuscles detect low-frequency vibrations for light touch, Merkel cells respond to sustained pressure, Pacinian corpuscles sense high-frequency vibrations and Ruffini endings detect skin stretch. This variety of neural receptors with unique properties enables complex perception and in-hand manipulation, skills that we aim to fully restore to prosthesis users.
The question of how best to capture and provide an artificial sense of touch to upper-limb amputees remains unanswered. Existing suggestions include non-invasive vibrotactile stimuli, nerve cuffs and interfacing directly with the sensorimotor cortex. Here, we aim to provide a solution through an ambitious proof of concept system using a neuromorphic tactile sensor and microstimulation, a technique that directly stimulates tactile afferent nerves. Microstimulation will enable us to target each type of mechanoreceptor individually and convert artificial tactile data to neural signals tailored to each mechanoreceptor type. This proof-of-concept system will connect a neuromorphic artificial tactile sensor to human peripheral afferents in real-time, driving forward our understanding of human tactile perception and leading to a more natural sense of touch for prosthesis users.
This overarching aim will include the following objectives:

Integrating our existing neuromorphic tactile sensor with the Open-ePhys system for microstimulation.
Training a network to map the sensor output to biologically plausible spike trains from the 4 types of tactile mechanoreceptive afferents present in human glabrous skin.
Identifying human tactile afferent types through microneurography recordings and providing those same afferents with appropriately encoded spike trains from our artificial sensor through microstimulation.
Exploring the effect of varying the intensity and frequency of neural encoding on sensation.

Overall, this work seeks to achieve our vision of restoring natural touch sensations to prosthesis users through a direct interface between an artificial tactile sensor and individual human tactile afferents. By demonstrating the link between individual afferent stimulation and tactile sensation, the interface serves as a proof of concept for natural touch restoration. This project could benefit upper-limb amputees through improved prosthetic function and may also increase independence for those with spinal cord injuries or stroke. The project will significantly advance prosthetics and haptics by bridging artificial and biological touch and serves as a proof-of-concept system for bioinspired sensory neuroprostheses. Beyond clinical applications, it offers fundamental insights into tactile neurophysiology and perception and could be applied to areas of industry and robotics such as quality control manufacturing and teleoperation.